Thinking, Feeling and Creating Through Extinction

This project will enable diverse members of the public to reflect on what it means to them that we are living through a global mass extinction event, and to facilitate creative and practical responses to it. It will do this by enabling socially-engaged multimedia artist, Laurence Payot (artist-in-residence with the Thinking Through Extinction project 2019-2022), to re-develop a video artwork and tour different venues around the UK. The artwork itself will use workshops targetted to two underrepresented groups in both extinction studies and community arts: BAME nature groups and ecological activist groups. Our project will work with such groups to explore a range of emotional, creative and personal responses to mass extinction that are not normally captured in more traditional museum and heritage spaces, by using different artistic modes of expressions: writing, animation, movement and sound. The new artwork will be toured to light festivals around the UK using a new, larger and more immersive and outdoor format that allows audiences to fully experience and reflect on the emotionally challenging subject of mass extinction.